Network organization of the circadian clock in Drosophila melanogaster

This project will study the circadian clock of the fruit fly Drosophila melanogaster using original approaches. We will develop novel markers of neuronal activity and we will test them across the 24h combining biochemical, microscopy and in vivo assays. We envisage that our work will provide a new framework for a fuller comprehension of the biology of the circadian clock in Drosophila.